BioCapMap

**BioCapMap** is a Strategic Innovation Fund Discovery project led by Cadent, with Bohr Energy and Energy Systems Catapult. It will unlock the UK's biomethane potential by developing a digital, self-service tool that helps developers identify optimal gas network connection points, being the first of kind to solve this gap in the connections planning process. By addressing outdated network data and inefficient connection processes, the tool will streamline planning, reduce costs, and accelerate green gas deployment. BioCapMap supports rural growth and decarbonisation of the gas network by improving network visibility, enabling smarter investment, and enhancing coordination between developers and network operators.